IMmunity Profiling of pAtients with Covid-19 for Therapy and Triage (IMPACTT)

The IMPACTT project will study the immune profiles of 3,000 patients infected with SARS-CoV-2 in order to understand our immune responses to the virus.

This project will generate five outputs:

1\. Generation of a panel of immune related biomarkers that are predictive of response to treatment, including adverse events

2\. Understanding why some patients have very mild symptoms, yet others have severe reactions that result in ventilation and even loss of life;

3\. Identification of novel therapeutic targets;

4\. Publicly available database of the immune profiles of 3,000 patients;

5\. Creation of a biorepository of 3,000 patient samples to support further research into the SARS-CoV-2 virus.